DECIDE: Decoding cities for informed decision-making: a digital twin approach for minoring territorial disparities and enhancing urban liveability

DECIDE - Decoding cities for informed decision-making: a digital twin approach for minoring territorial disparities and enhancing urban liveability

This project aims to develop and test a novel Decision Support System (DSS), based on the integration of Multi-Domain Models (MDMs), for a sustainable urban-regional planning and an informed decision-making. The DSS seeks to promote enhanced urban liveability and to address territorial inequalities by facilitating the interpretation and prediction of movement dynamics according to different mobility modes, accessibility levels of key services, and road network resilience. Plus, it fosters novel configurational models and spatial frameworks for representing of urban-regional dynamics in strategic and operational decision-making. The research focus is on the multiple key-factors which influence cities' liveability (e.g., urban form, road-circulation network configuration, natural environment, and personal characteristics influencing preferential routes choice) and territorial resilience (e.g., the fragility points in road infrastructure networks and the urban-regional territorial disparities). DSS' and MDMs will integrate urban-regional areas' functional aspects (e.g., economic activities', public activities', and living areas distribution) and environmental aspects (e.g., CO2 reduction via pedestrianisation, cycling, and fleet electrification) to interpret and forecast their relations with the circulation network spatial configuration. Furthermore, MDMs will be applied to interpret the general hierarchical relations between urban and regional spaces (e.g., 15-minute and 30-minute cities, spatial inequalities, city-systems linkages), and to inform disaster risk reduction and mitigation planning.